PROJECT UNITY: Optimised Reliability and Performance of Hydrogen Fuelled Powertrain Products: Digital Materials Science Tool Development

Cummins, Holtex, and the University of Manchester are collaborating to develop a digital tool for the design of key products in hydrogen fuelled powertrains, enabling the prediction and mitigation of component failure when exposed to new and unique hydrogen related environments. Project Unity targets digitalisation to unlock innovative product manufacturing, and de-risking by reducing likelihood of costly rework.
Critical components used in hydrogen powertrain applications, including turbine, compressor, and bearings, will be tested to provide real data for the failure mode simulations. Using this approach, we will develop a cutting-edge digital tool to aid rapid, accurate and efficient product design.